Scoping Culture and Heritage Capital Research

This project responds to the ambition set by the DCMS Culture and Heritage Capital (CHC) Programme to develop a systematic approach through which culture and heritage can be valued. Delivered by a multidisciplinary team committed to inter- and transdisciplinary ways of working, this scoping study supports the articulation of a comprehensive and integrated set of evidence and guidance for the purpose of valuing culture and heritage assets in the context of decision making. It offers: a) an analysis of the developments prompted by the concept of cultural capital and a preliminary taxonomy linking types of assets with the generated flows of services and the associated values, including special consideration for digital assets and heritage sites; b) methodological recommendations for the development of evaluation guidance operationalising the CHC framework in government decision-making, informed by the considerations of natural capital; c) an overview of key conceptual and methodological challenges, in particular those arising from a multidisciplinary research perspective; d) a priority list of research areas and interdisciplinary avenues of inquiry built around the challenges identified through research and dialogue with the funders, international Advisory Group, Partners and other stakeholders.